Lightweight Energy Absorbing Aluminium Structures (LEAAST)

Lightweight crash management systems are of increasing importance for most forms of ground transport. Automotive OEMs like JLR have advanced aluminium automotive body designs but still depend on steel for bumper beams. For rail applications steel based crash systems predominate. Constellium has developed considerably stronger extrusion alloys based on the AA6xxx alloy system that are fully recycling compatible with the sheet used for automotive structures and body panels. Brunel University has developed alloys and casting technologies that enable extrusions and castings to be combined in novel ways to produce a new generation of compact lightweight crash management systems. The envisaged work programme will include a high strength alloy being combined with casting alloys using overcasting techniques and the use of bonded and riveted joints to demonstrate the potential for both increased crash resistance and weight saving. The project will demonstrate and evaluate optimised designs for crash management systems for both automotive and rail transport.